Innovative Energy Saving Sorption-Storage Heater

The project main aim is to provide a sustainable solution to the inherent problems of space heating applications /methods with, providing supply-demand balance of energy, reducing the carbon emissions, high running costs and its reliance on conventional fossil fuel energy resources. A sustainable and energy efficient heating system is proposed with developing advanced nano-composite absorbent media, which will have low cost, high storage density, and low regeneration temperature. Several measurement techniques and experimental tests including DSC, TGA, MTPS and N2 will be conducted to comprehensively characterize the raw materials aimed to use as THS material. Additionally a novel concept will be developed for efficiently drying (charging) the THS material by recovering the waste heat from the outlet air. 70-80% of the output heat could be recovered with this method therefore much less energy will be required for regenerating the THS material. This will enable efficient utilization of solar energy even in low irradiation levels.